Phenomenology for the Large Hadron Collider

The student will be involved in aspects of Higgs and BSM phenomenology at the Large Hadron Collider and will further clarify the phenomenological cases of future particle physics experiments. The obtained results will allow the community to formulate predictions and proposals for measurements at present and future collider experiments and gain a deeper understanding of the nature of the TeV scale and its relation to phenomena that are not explained in the current formulation of particle physics. As part of this project, new statistical approaches will be developed. A particular focus will be the novel application of machine learning techniques to model-independent searches for new physics.